Nuclear wave function preparation on quantum computer - Lausanne Collaboration

Quantum computers operate in a fundamentally different way to normal digital computers. It has been demonstrated how in priciple such computers may revolutionise some tasks such as secure communication and cryptography, and it is now understood how they can be used in simulating and understanding quantum systems such as atoms, molucules and atomic nuclei. Recently, real quantum computers have been built at a basic, and the promise of revolutionary new applications has begun to be demonstrated in test cases, with the pace of development continuing rapidly.
The technical difficulties of creating robust quantum computing hardware mean that current systems are noisy, with processing power below what one would ideally like to solve ones chosen problems. One needs, therefore, to develop well-tailored algorithms for today's quantum computers to get the most out of them, and to prepare for the next advances in technology. In this project, we will develop algorithms which will run on today's quantum computers, and be tested on simulartors or near-term future systems, to understand how best to simulate nuclear physics problems. The key here is to understand the particular symmetries that are present in nuclei, and to use those to guide the algorithms we are developing. In part we can take many hints from developments in other quantum systems - in particular those whose properties are defined by electronic states in materials - but must adapt to the details of atomic nuclei. This Scientific Exchance Visit project will link together a team from the University of Surrey whose expertise lies in nuclear physics with one at EPFL in Lausanne, Switzerland, to marry together techniques developed for electronic material study on quantum computer systems, to nuclear physics problems, to benefit the UK research programme in nuclear physics in answering questions covering the nature of nuclear matter, how nuclei are created in stellar reactions, and to undertstand the nuclear data relevant to the UK nuclear industry.